CASE: Compact Attribute Set of Sensor Fingerprint for Imaging Device Forensics

Digital cameras, camcorders and mobile phones rely on semiconductor sensor to capture images. Because the semiconductor wafers are not perfectly made and the imperfection is unique, the imperfection gives rise to the so-called Sensor Pattern Noise (SPN) in the images. Even devices of the same model have unique SPN, which can be used as device “fingerprints”. Functional Technologies Ltd has developed a Forensic Image Analyser (FIA) to exploit SPN for forensic applications. However, the SPN is as big as the original image. The high computational complexity due to the size of the SPN has limited the FIA's applicability. This project aims at studying the feasibility of using a Compact Attribute SEt (CASE) to represent the SPN. If successful, the computational cost can be reduced by hundreds of thousands of times.